RESONY: Digital therapeutic to manage anxiety disorders

RCube Health is a digital health company set up with the mission to improve access to evidence-based and effective mental health support. We create digital therapeutics, which are evidence-based and clinically evaluated software interventions to help people manage or prevent mental health conditions. Our first product Resony is a fully automated app helping people manage worry, anxiety and Generalised Anxiety Disorder. The app is based on a unique biopsychosocial model of mental health combining both mind and body exercises in the form of digital programs. We are a passionate and experienced team consisting of health professionals, entrepreneurs and design experts with founders based in reputed institutions at Oxford and UCLH, London.